University of Leeds And Magna Colours Limited

To develop class-leading low energy curing and environmentally advantageous printing inks for Textile printing for the flat-screen, rotary-screen and digital (inkjet) print market.